Single cell metabolomics and proteomics using DAPNe

This project aims to provide highly sensitive metabolic analysis of single cells using direct analyte probed extraction. The student is exploring the possibility of extracting single cells into a needle, derivatising them and then separating them using nano liquid chromatography mass spectrometry. Different derivatisation and separation approaches will be attempted to maximise sensitivity